Signalling to the developing epigenome

Technical abstract
Key signalling events are important in making developmental decisions (eg lineage commitment, gastrulation) and we focus on understanding the connections between signalling systems and the epigenome. Furthermore, it is possible that environmental and nutritional states signal, potentially through the same cascades, to the epigenome, thus resulting in durable and potentially heritable ch anges much later in life and across generations. We are addressing the following objectives: (1) FGF4 and MAPK/ERK signalling in cell fate switch between ES and TS cells and induced changes to the epigenome, (2) the role played by FGF signalling and Pc silencing in gastrulation, (3) the effects of diet on the epigenomes of metabolic control centres in the brain, and (4) signalling pathways in mediating environmental regulation of the epigenome in controlling cardiomyocyte hypertrophy